How do I feel? Explaining health data analysis through an artificial agent

You will research how an artificial agent can analyse and explain data patterns in user-collected health data. This will investigate how to build a trustworthy relationship between a user and an artificial agent. The project will conduct a systematic review of health tracking and analysis apps and build an artificial agent that can analyse, explain and interpret user-collected health data (using wearables and apps) to find patterns. You will collect health data from users and develop user studies that investigate how these patterns can be best communicated to users. The PhD programme will contribute technical approaches to build trustworthy artificial agents, a better understanding of principles underlying trustworthy social relationships between agents and humans, and the ability to engage in collaborative sense-making of health data. This will be able to improve current approaches to health apps to interconnect personalised healthcare and recommend behaviour changes. In year 1, you will focus on the Masters but start exploring the relevant literature and technologies. In Year 2, you will conduct a systematic literature review and start to collect sample data from users to develop a data analysis package. In year 3-4, you will build an artificial agent that can interact with the user and provide some personalised recommendations, backed up by user studies to investigate aspects of the interactions for successful and trustworthy relationships.